Life Ninja Engagement Platform

Life Ninja believes that quality primary school education technology should be accessible and engaging for all students, not just those from schools or homes that can afford it.

Through an innovative engagement and financial model the Life Ninja Engagement Platform connects parents, students and teachers in meaningful and gamified ways enabling schools to access high quality edtech without spending a penny.

Students (and parents) will be able to view the various home learning areas assigned to the students and earn rewards for achievements and participation. Parents are able to participate in incentivising their children through boosting rewards set by teachers on a class and individual level, and even create their own incentives for their child within the home learning application. Students can spend their rewards on the personalised avatar themes and other custom incentives that can be created in the home learning app store by teachers and parents.

The Life Ninja Engagement Platform has a completely free core offering of Message Ninja (a comprehensive communication app) and Learning Ninja (a unique home learning app) into which paid for content apps like Zap Maths are integrated. In the fundraising area of Message Ninja parents are able to earn coins to use to incentivise their child's learning activities. In the process of earning these coins the parents are raising funds for the school which can fully subsidise all the schools Edtech needs and even generate surplus revenue for the school.

Gamification, psychological growth mindset theory and proven scientific learning methodologies run through the heart of the platform creating opportunities for connection and interaction around the child's life and learning between students, parents and teachers.

The platform is designed so that third party education apps can be plugged in, benefiting from the engagement features which include the platform wide avatar, school managed single student account. The Life Ninja quick-start library allows third-party apps to take advantage of the scientific-learning methodologies to help enhance their learning experiences.

Life Ninja understands the challenges facing schools, parents and students in a busy world. We are developing a platform that not only makes keeping up to date and connected simple but also engaging for everyone, and dare we say it, fun.